Translation and translanguaging: Investigating linguistic and cultural transformations in superdiverse wards in four UK cities

The aim of this project is to understand how people communicate multilingually across diverse languages and cultures. We define 'translation' as the negotiation of meaning using different modes (spoken/written/visual/gestural) where speakers have different proficiencies in a range of languages and varieties. When speakers do not share a common language they may rely on translation by professionals, friends or family, or by digital means. Such practices occur in 'translation zones', and are at the cutting edge of translation and negotiation. We view 'cultures' not as fixed sets of practices essential to ethnic groups, but rather as processes which change and which may be negotiable. In our previous research in
multilingual communities we found speakers are not confined to using languages separately, but rather they 'translanguage' as they make meaning. We will look closely and over time at language practices in public and private settings in Birmingham, Cardiff, Leeds, and London. We will investigate how communication occurs (or fails) when people bring different histories and languages into contact. Outcomes will impact on policy on economic growth, migration, health and well-being, sport, cultural heritage, and law, by informing the work of policy-makers and public, private and third sector organisations.

The aims of the research are to:

1. understand translanguaging as communication in public spaces;
2. understand translanguaging as communication in private spaces;
3. understand translanguaging as communication in digital and social spaces;
4. understand local histories of communicative practices;
5. develop transformative, interdisciplinary approaches to researching translanguaging as communication;
6. develop the capacity of researchers to conduct high quality research in the arts and humanities;
7. inform local, national, and international policy in relation to superdiverse community settings.

This study takes an interdisciplinary approach to understand communication in and beyond community settings, focusing on interactions between people engaged in legal advice centres, migrant business, sport, and libraries and museums. These community sites are selected because they are contexts in which multiple languages and varieties are in daily use in superdiverse cities. 'Superdiversity' refers to the interweaving of diversities, in which not only 'ethnicity', but other variables intersect and influence the composition and trajectories of urban centres. Multilingual speakers who have institutional roles and make regular use of digital and online technologies will be selected as key participants (librarians, solicitors, migrant business people, sports coaches). They will provide access to other multilingual speakers, and to communication in private
and digital spaces.

Ethnographic fieldwork will be conducted by researchers in four superdiverse wards in Birmingham, Cardiff, Leeds, and London. Key participants will be 'shadowed' in their workplace by researchers. In each site initial observation will be followed by audio recordings, interviews, and online and digital data collection. Photographing of the linguistic landscape of each ward will continue for 26 months to map the changing cultural and linguistic environment. A succession of published reports and working papers will follow a series of research events including: thematic workshops, network assemblies, city seminars, public engagement showcase events and conferences.

A full and differentiated training programme for practitioners, research assistants, early career and doctoral researchers is put in place for capacity building, which will be a key feature and legacy of the project.

Potential impact
Who will benefit from this research?
TLANG's design puts in place a strategic network of collaborators whose significant expertise and experience will make visible the benefits and constraints of translanguaging in rapidly-changing, superdiverse settings. Beneficiaries of the research will include individuals, local authorities, businesses, third sector groups and international partners. The project design links people in four city wards with academic and non-academic institutions which share a mission to represent multilingual voices and strengthen local communities. Society will gain from new learning about multilingual communication in British life and its contribution to health, business, social justice and social inclusion.

How will they benefit from this research?
Outcomes of the research, and associated outputs, are:

(1) Enhancing the knowledge economy through documenting how multilingualism can increase economic growth and social well-being.
(1.1) Achieved through Thematic Workshops, Network Assemblies, Conferences and Showcase Events highlighting the role translanguaging plays in families and communities for health, work, heritage and justice.
(1.2) Achieved through a series of user-friendly reports, media and policy briefings widely disseminated to commercial and public organisations, through third sector partnerships and academic networks: e.g. Migrants' Rights Network provides the secretariat for the All-Party Parliamentary Group on Migration
(1.3) Achieved through active web-based presence, including exhibition space for audio and video recordings, maps, photographs, narratives and artefacts; project blog, facebook and Twitter updates; postings of research findings on partners' websites; use of existing websites on multilingualism for dissemination.

(2) Building strategic networks of partnerships across private, public and third sector organisations at city, national and international levels.
(2.1) Achieved through strengthening existing partnerships with city-level institutions across private, public and third sectors in Birmingham, Cardiff, Leeds and London.
(2.2) Achieved through tactical new partnerships with 7 high-profile non-academic partner organisations. The research team will work with them on community engagement and knowledge transfer activities through co-producing media and policy briefings, joint presentations on policy platforms and Network Assemblies, and co-organisation of 4 national Showcase events.
(2.3) Achieved through establishing a Steering Group constituted of non-academic partners, international academics and AHRC colleagues
(2.4) Achieved through accelerating impact by building a community of scholars engaged in progressive understanding of translanguaging through attendance at regular workshops, conferences, seminars, research training, and assemblies.

(3) Investing in individuals by supporting their linguistic skills, lifelong learning and workforce development
(3.1) Achieved through training, development and dissemination opportunities and events.
* 80 private, public, and third-sector participants complete OCN Network Level 3 award for research training
* 4 RAs and 2 DRs undertake research development training
* 40 participants attend one-week residential training programme, 'Doing Transformative Research in Translation Zones'
* 100+ participants register at final conference

(4) Expanding social inclusion, social tolerance, empathy and respect for linguistic diversity.
(4.1) Achieved by developing inclusive language policies and improved access to libraries, museums and city services.

(5) Creating a sustainable legacy of confident and articulate practitioners, new researchers and informed professionals able to influence policy on language in society.
(5.1) Achieved through training, development and dissemination events